3D/2D catalysts for waste streams

This project will focus on the development and evaluation of low-cost catalysts for the aqueous phase reforming (APR) of dilute biorefinery waste streams. Organic concentrations in these streams tend to be too low for energy-effective recovery, but too high or incompatible with conventional physical and biological wastewater methods. APR is a promising alternative to break down these contaminants into methane, hydrogen and carbon oxides, which can be easily recovered and used for subsequent energy recovery. However, there is currently a lack of stable and affordable catalysts, and experimental studies have been mostly limited to simple model compounds. Therefore, the present project will focus on wastewater obtained from the hydrothermal liquefaction of lignocellulosic biomass into biooils, as intermediate for fuel or chemical production.
By combining detailed kinetic studies with online monitoring of the catalyst structure, this project will identify key active species and evolution of the catalyst under hydrothermal conditions. This data will feed into the design of new structured materials, combining specialist functionality across multiple dimensions. Experimental work will be underpinned by process modelling to assess the overall energy requirements and economic feasibility of this process.